Flood Foresight: Near real-time assessment of flood impact potential for the insurance and civil contingencies sectors

We aim to develop a demonstrator for real-time flood monitoring & impact assessment for re/insurance and civil contingency sectors. This “Foresight” system provides a technical harness for a diverse and disparate set of environmental data, including river gauge data, hazard maps and assets at risk. The system, delivered as a webservice, will be compatible with existing business intelligence and decision support tools currently used. “Foresight” will provide: multi-temporal updates of forecast flood hazard based on live environmental data feeds; geographic intersection of a spatial database of exposed assets with dynamic hazard maps; near real-time alert warnings based on user thresholds of risk tolerance; assessment of potential impact from unfolding flood events, in days and hours before peak flood. “Foresight” allows users to reduce response times and ensure efficacy and appropriateness of response decisions. The 12-month project will prove the methodological and technical foundation for future implementation of a multi-hazard, multi-territory impact forecasting webservice for a range of sectors. Advisors include Lloyd’s of London, Oasis LMF and the UK Cabinet Office.